Customer Interaction Menu

The Customer Interaction Menu (CIM) provides people procuring home automation systems an effective system to understand how to optimise their own system for energy reduction. This concept will strengthen the service provider-customer relationship and facilitate informed and on-going procurement leading to greater awareness and education of the energy use scenario and encourage more sustainable behaviour.